Future Engine Technology for the Control of Hydrogen (FETCH)

The FETCH project is led by Moog together with the partners Bath University, Cranfield University, sensor specialists Druck/Curtiss Wright and bearing specialist Carter Manufacturing. The project will develop and demonstrate a fuel control system for aircraft hydrogen gas turbines together with non-fueldraulic geometry electro mechanical actuation systems.